Examining the patterns and mechanisms of developmental bias: a major force in evolution and disease

Examining the patterns and mechanisms of developmental bias: a major force in evolution and disease